The Current Digital Approach To Problem Gambling And Gambling Disorder

The gambling landscape has shifted dramatically over recent years. Individuals now encounter gambling opportunities earlier and more frequently than before through online platforms, mobile apps, and gambling features embedded within gaming environments). Rising accessibility, combined with the normalisation of gambling as a social activity, has driven increases in problem gambling, damaging mental health, draining finances, and burdening society. Despite this growing burden, help-seeking rates for traditional face-to-face treatment remain very low, with less than 10% of people experiencing problem gambling engaging with current services. Barriers include shame, stigma, barriers to access and awareness, and competing demands on time. Digital technologies for deployment of interventions offer a promising pathway to overcome these obstacles by providing cost-effective, scalable, and immediate access to evidence-based care. This project will conduct a rigorous synthesis of the evidence relating to the use of digital interventions to reduce problem gambling and gambling disorder in adults, overcoming shortfalls and conflicts of interest in prior reviews. By scientifically reviewing the evidence base, we will identify key information and knowledge gaps to help inform future research, as well as configurations of clinical service and public policy.